CambridgeIP - Collaborative Patent Landscaping and Technology Intelligence Platform

Global corporations’ innovation strategies and business models increasingly focus on Open
Innovation, cross-licensing, collaborations and technology standards. SMEs and business
incubators/accelerators increasingly expect more from ‘traditional’ services like patent
searching and IP due diligence, in terms of how these are accessed, priced and integrated with
the broader business needs of companies. Yet the way technology intelligence is accessed is
inherited from a different era in technology and IP management. Currently, such information
is accessed through commissioned studies to in-house or external patent search and market
research companies. As a result critical business intelligence is provided haphazardly,
frequently incomplete and delivered as a data dump. Sophisticated patent landscaping is
available only to the premium end of the market. Even where such patent landscaping is
performed, the analytical outputs are not diffused to all stakeholders and ‘sit on a shelf. The
development of such patent landscape involves only a small part of the relevant stakeholders,
and consequently large parts of the knowledge of an organisation or community are not
accessed. As a result significant duplication exists in the system, learning economies within
and between organisations and networks are missed, and innovation and technology diffusion
is slowed down. Whole sections of industry participants in developed and emerging markets
cannot access sophisticated patent and technology intelligence, and whole areas of non-patent
data are not accessed due to resource constraints. This leaves corporate players and SMEs
alike exposed to novelty invalidation claims, while opportunities for collaboration and
technology transfer are missed. The increased availability of electronic patent and non-patent
data in a wider number of languages, and rising importance of patenting locations such as
China, Russia and Brazil also sees an increased complexity of information and unmet needs
that cannot be resolved under current business practices.
Other industries such as brand monitoring, social networking, homeland security and
intelligence, and software developer platforms have been able to leverage novel ‘social
production’ and network engagement tools effectively, and consequently these industries have
experienced a transformation. We propose to combine our existing position and knowledge of
the technology intelligence industry, key client relationships, and existing technology
platforms (RedEyeTM and Boliven.com) to leverage innovations in other industries around
online social engagement and production to develop a transformative offering for the
technology intelligence industry.